Effect of blade surface contamination on wind turbine energy production

1st year is the PG Diploma and research and Industry preparation: PG Dip Offshore Wind Energy and the Environment
Years 2-4 are a PhD
This project aims to use CFD analysis and wind tunnel testing to assess the effects that sand-induced leading-edge erosion and sand adhesion to wind turbine blades has on energy production.

Leading Edge Erosion of wind turbine blades, caused by rain, hail and particulate impacts, can significantly affect the aerodynamic performance of blades and reduce the energy yield of turbines. Recent results have shown that the progression of erosion and the reduction in Annual Energy Production can be modelled with good accuracy. As offshore wind energy becomes more widely deployed, the impact of atmospheric sand on turbine performance becomes more important. In desert regions and offshore sites close to desert areas, airborne sand adheres to turbine blades, and also causes leading edge erosion. The mechanisms and effects of sand adhesion and erosion are less well understood than rain induced effects.

This project will use field data on sand adhesion and sand-induced erosion of turbine blades as inputs to computational fluid dynamic (CFD) models to assess the effect of these phenomena on the lift and drag of typical aerofoil sections. The results of these numerical models will be validated through wind tunnel testing of appropriate scaled blade sections. The resulting aerodynamic performance changes will be combined with wind resource data to estimate the effect of sand on annual energy production, and this will be compared to field data for full scale turbines.